Self-driven women's health equity through an innovative, inclusive, AI-driven and evidence-led decentralised precision medicine platform for awareness, diagnosis, and management of menopause.

Menopause is a significant and inevitable transition of a woman's reproductive life span. The average age of menopause in the UK is 51 in contrast to 46 in India and other countries with developing and low-income economies. There are 700 million women globally undergoing this transition. In the UK the number is 14 million while in India more than 100 million women are above the age of 50\. The increase in average life expectancy and female workforce has shifted reproductive decisions to later childbearing years. The psychological and mental health consequences from menopause leads to a deterioration of health-related quality of life and economic loss of the productive workforce. Per the economic impact of menopause published by the UK government in 2017, 47% of the UK workforce -- i.e., all female workers - will experience menopause transition during their working lives.

Menopause experience is heterogenous requiring individualised and contextual knowledge for creating scientific and evidence-led awareness, diagnosis, and management. Little is known about Premature Ovarian Insufficiency, surgical, and medically induced situations that have the same effect on the functioning of a woman's reproductive system as natural menopause which is an age-related natural developmental stage. Psychological, physiological, as well as socio-economic factors including lifestyle choices, long-term health conditions and medication history need to be investigated to make accurate decisions for diagnosis and management. The lack of clinical expertise, gaps in fundamental medical training and years of specialised clinical practice for accurate diagnosis and recommendation makes this an insurmountable public health challenge.

Hormonal replacement is being offered as the most popular therapy with little knowledge on long-term consequences that may ultimately increase the healthcare cost burdens. Moreover, not every woman can take or prefers to take hormone replacement. Limited scientific evidence exists on the hormone profile alteration consequences in transmasculine and non-binary individuals who may undergo menopause transition in some measure.

Through this project we are uniting advanced computational science (AI), clinical excellence, and academic research to create prediction models for awareness, diagnosis, and management of menopause through a personalised healthcare platform infrastructure that allows for a continuous feedback loop between patients and clinicians. This can be deployed in a range of settings such as General Practice, Community health hubs, Menopause clinics, Telehealth clinics thereby decentralising healthcare and offering a sustainable business and healthcare model for self-driven health equity for women's health making a step-change in closing health inequalities.